Investigation of the pathogenic basis of the tau gene association with neurodegeneration

The tau protein is an indispensable building block of a healthy nerve cell. Its main function is in the scaffolding network that supports the axons, the long, delicate processes that extend from the nerve cells. A healthy nerve cell requires a finely regulated supply of tau protein. It is now recognised that subtle variations within the tau gene and protein contribute to some movement disorders and dementias such as progressive supranuclear palsy (PSP) and Alzheimer s disease (AD). In recent work, we have used complex genetic analysis to pinpoint which regions of the tau gene contain such variations. We also have shown that their malign influence is by way of increasing production of the tau protein. With this project, we are using cellular and genetic models to investigate exactly how, within the context of the nerve cell, these genetic variations lead to the increased production of the tau protein. A better understanding of this could contribute towards the development of therapeutic approaches that, with greater precision, target the defective pathways. In the case of the tau gene, this could be by fine adjustment of tau protein production to the precise levels that a healthy nerve cell requires.

Technical abstract
Tauopathies are the class of neurodegenerative disorders characterised by pathological inclusions containing fibrillar deposits of the microtubule-associated protein, tau. The tau gene (MAPT) is mutated in frontotemporal dementia with parkinsonism with tau pathology linked to chromosome 17 (FTDP-17T) and, though not mutated, the H1 haplotype of MAPT is highly associated with progressive supranuclear palsy (PSP) and corticobasal degeneration (CBD) and, to a lesser extent, with sporadic Parkinson?s disease (PD). We have succeeded in describing the full extent of the MAPT haplotype to a region of near complete linkage disequilibrium (LD) extending over about 1.8 million base pairs and have identified sub-haplotypes within this region, particularly in MAPT itself and MAPT promoter polymorphisms affecting the core promoter and putative conserved enhancer domains that are more associated with PSP, CBD and Alzheiimer s disease (AD). Furthermore, recent findings show that the extended LD of the MAPT region is caused by a large genomic inversion and this region is subject to further chromosomal rearrangements including deletions and multiplications. In this work, we propose a systematic approach to study the potential effects of the MAPT gene polymorphisms and the gross genomic rearrangements on the expression and splicing of MAPT and genes in flanking regions. We will map the inverted chromosomal region in order to identify any disease-specific, pathogenic configurations, including partial and complete deletion or multiplication of genes.